University of the Highlands and Islands and Ocean Science Consulting Limited KTP 21_22 R2

To develop an integrated, robust, self-contained, user-friendly acoustic monitoring system that can be deployed in a variety of configurations.